Heriot-Watt University and Spencerfield Spirit Company Limited

To embed scientific understanding and new research developments to facilitate the design, production and management of novel and historical artisanal botanical-flavoured distilled spirits.